Edward Gorey's Neo-Victorian Picturebooks: Unravelling the Dark Humours of Childhood Culture

This project investigates dark humour in children's literature and childhood culture through its focus on the
twentieth-century American writer, illustrator, and theatrical designer, Edward Gorey, and his Victorian-style
picturebooks that depict violence and childhood death. Specifically, I will demonstrate how Gorey incorporates
Victorian literary and theatrical humour into his transgressive picturebooks via conventions of the puppet show
in order to identify them as children's literature. I also demonstrate that his ambiguous endings frame postwar
American notions of the moral complexity of childhood, challenging sentimentalised view of childhood
innocence in some Victorian literature. This project is conducted via mixed methodology of historical
research-drawing on Punch and Judy collections and Edward Gorey's archives-combined with literary
critical analysis. This is the first large-scale, transatlantic, interdisciplinary research of humour as a crucial
component of children's literature, casting light on Gorey's controversial picturebooks, which are rarely
categorised as children's books. Investigation into Gorey's dynamic text-image relationship and his comically
sadistic treatment of children develops scholarship on humour in children's literature, which has been
strangely under-researched despite its common associations with childhood culture. Moreover, interrogating
the British-American dynamic reveals a simultaneous overlapping and divergence in manifestations of
childhood humour. Furthermore, interpretative plurality of Gorey's picturebooks reveals a reconsideration of
constructions of childhood, blurring the line between books for adults and children. The transatlantic focus of
this study yields new insights into neo-Victorian studies that is largely limited to the British social and cultural
sphere, allowing for international reach. This project also reveals close relationships between children's
literature and theatrical culture, as well as the Gothic and literary humour. By identifying Gorey's picturebooks
as children's literature, this study offers a critical reconsideration of the wider field and extends the scope of
children's books.